Hydroluminator: Reducing Green Hydrogen Costs by 30% and Saving £190M in Key Sectors by 2031

Hydroluminum is a UK-based sustainable technology company specializing in end-of-life aluminium recycling through innovative solutions that drive the circular economy. The core project team includes Ryan Bissett (Project Lead), Martin Moore (CTO), John Anderson (Senior R&D QA), and George Hodges (R&D Support).

Technological barriers hinder the economic viability and large-scale adoption of green hydrogen as an alternative fuel source. Currently, over 96% of the UK's hydrogen production relies on carbon-intensive methods, and the country depends entirely on imported aluminium hydroxide, which cost over £38M in 2023\. These inefficiencies hinder progress toward net-zero goals and economic resilience.

Hydroluminum provides a transformative solution by converting waste aluminium into green hydrogen and aluminium hydroxide using a patented process that eliminates carbon emissions. This process enables hydrogen-on-demand (HOD) without the need for high-pressure storage or transport, reducing energy waste and environmental impact. It also creates a domestic market for aluminium hydroxide, alleviating reliance on imports and enhancing the UK's industrial sustainability.

The Hydroluminum process offers a dual impact: accelerating the transition to clean energy while fostering a circular economy through innovative aluminium recycling. By reducing costs and inefficiencies in hydrogen production and aluminium hydroxide sourcing, Hydroluminum supports industries such as pharmaceuticals, water purification, and transport. This innovation has the potential to save ~£190M for UK industries by 2031 while positioning the UK as a leader in sustainable technologies.

Hydroluminum's approach reduces environmental harm, resource waste, and supply chain vulnerabilities, creating a scalable and sustainable alternative to current technologies.

By addressing challenges in energy, materials, and emissions, Hydroluminum aligns with the UK Government's missions to drive economic growth, advance clean energy innovation, and expand opportunities. It directly supports the UK's Net Zero Strategy, providing a cost-effective, sustainable solution to help achieve the nation's climate goals.